The Active Patient: Energy, Desire and Active Recoveries

SUMMARY

The focus of this research project is the nature of human energies (motivation, stamina, activity, etc) in health and illness. The background for the project is a growing trend in healthcare policies to stress the importance of activity and energy in keeping healthy and taking responsibility for one's health - a programme which has links to many other common ideas in society such as the values of keeping physically active, economically active, and of being an 'active citizen' or member of the 'Big Society'. In particular, the research will focus on the experiences of people who have chronic health conditions such as chronic fatigue syndrome and depression which produce depletions or disruptions to a person's energy resources. The project will develop a critical understanding of 'active recoveries' with regard to these conditions. The goal of the research is to work with service-users and practitioners to develop new vocabularies for talking about energy-related health conditions and to facilitate a series of service-user-led workshops for individuals living with depletions and disturbances to their energy and activity.

Throughout history, ideas about the healthy self as an active self have varied, yet in contemporary conceptualisations of self and society, such notions have acquired unprecedented currency: in the healthcare context, see for example, policies for 'active aging' and 'active recovery' or campaigns such as the 'Active Five a Day', as well as shifts in healthcare politics in which patients are re-conceptualised as active partners in doctor-patient relations, service planning and research. Both in professionals' and patients' descriptions of illness and recovery, two important aspects of such discourse are energy and desire (wanting to get better and working hard to do so). Yet such ways of thinking about patients also present paradoxes for some groups of people: how might active recoveries be imagined in conditions in which depletions or disturbances to energy or desire are among the forefront of illness experience? What are the paradoxes of needing to want to get better when lack of desire is the condition itself? Previous research conducted by the Principle Investigator for this project has shown such questions to not only be rich theoretical areas of analysis but important on-the-ground concerns for people living with energy-related health conditions.

This project seeks to investigate patient and professional conceptualisations of activity, energy and desire and to place them in their wider context, particularly with regard to developments in biomedical understandings of motivation, recovery and embodiment but also critical accounts of the nature of human nature. The central research focus is on how energy and desire are conceptualised by patients and the relation between these conceptualisations and patients' experiences of recovery.

The research design will develop new approaches to conducting research with service-user communities and new ways for universities and service-user communities to work together. Innovative research methods, which will be developed collaboratively during the project, will experiment with techniques involving the visual and performing arts, in conjunction with more traditional social science interviews to facilitate new ways for service-users to represent or express their energy. Artworks and performances from these workshops will be used to produce a short documentary film and a public art exhibition at the end of the project. A series of public lectures and arts-based events, as well as workshops with practitioners and policymakers will be linked to this exhibition. The goals are both to improve understanding of the lived energetics of illness and recovery but also to encourage critical thinking about what it means to expect an active outlook from our patients.

Potential impact
Beneficiaries of this research include individuals living with chronic health conditions that affect their experiences of energy/ motivation/ stamina and a wider audience including health professionals, policy-makers and the general public.

The primary beneficiaries of this research are individuals living with energy-related conditions (including chronic fatigue syndrome and mood disorders such as depression) and the organisations representing them. Energy-related conditions such as depression and chronic fatigue syndrome are relevant to the nation's health and wellbeing because they are (i) common and increasingly diagnosed, (ii) contentious and often poorly understood by health professionals, the general public and the media, and (iii) the frequent targets of policies seeking to reduce welfare dependency and encourage economic activity and active recoveries among the chronically ill. Previous research, including a pilot for this project, has found two particular concerns of service-users to be 'finding the words to describe' the affective and embodied experiences of energy associated with such illnesses and 'getting people [to include doctors, therapists, employers and families] to listen' to their particular difficulties with energy. With regard to these concerns, this research will work in partnership with service-users to:

1) Build a set of tools (including a documentary film and a prototype peer-to-peer training programme which could be 'rolled out' to a wider population) to support users in reflecting upon and managing their energy and increasing capacity for empowered communication of such energy needs to others.
2) Build an in-depth knowledge base about the firsthand experience of living with an energy-related disorder which will form the basis for publications and presentations to professional audiences, including doctors, therapists, and policy-makers with an aim of increasing sensitivity to user experiences.
3) Explore the potential of the visual and performing arts to act as a vehicle for generating positive energy among those with chronic health conditions and/or as a means of empowering service-users to communicate complex affective and embodied illness experiences.

The above impact goals will also be achieved via engagement with clinicians, therapists and healthcare planners/providers in the form of an inter-professional workshop at the final art exhibition with the aims of (i) increasing awareness of and sensitivity to the energy-related concerns of patients, including those with depression and chronic fatigue syndrome, and (ii) encouraging opportunities for professional reflection and critical thinking about the notion of 'active recoveries' and how such rhetorics may produce contradictions in care both for those with specific energy-related conditions and in patient care more broadly. Promoting the film as a teaching resource for medical schools and counselling training institutes will be another means through which to actualise such outcomes.

Wider beneficiaries of the research can be seen to stretch to the general public. Whilst this project works explicitly with particular clinical populations, human energy and managing one's energy affects the general population also and questions of energy-draining and energy-renewing activities are the topics of popular psychology, the media, and everyday human interactions alike. It is realistic to suggest that the public engagement/outreach elements of this research (e.g. the public art exhibition) will have potential to prompt debate, self-reflection and even behaviour change among attendees. By pioneering new modes of working between academics and non-academics and in establishing a leader in the field of service-user-led/participatory research, the project also has long-range potential for impact in developing universities of the future which have the capacity and motivation to place engaged and involved research at the heart of their agendas.